The importance of photography in investigating and communicating how people with Cerebral Visual Impairment experience the world

This research project takes a practical approach to exploring the visual experience of people with Cerebral Visual Impairment (CVI). CVI is a brain based visual condition whereby information from the eyes is not processed effectively along the visual pathways to the brain, resulting in a variety of visual difficulties.

The project focuses specifically on how photographic practice can be used to provide a new non-generic personal insight into the visual experiences of CVI and how, by developing and communicating this understanding using photography to a Non-CVI audience, it is possible to expand upon current knowledge of human visual experience more widely.
The researcher's practice as a photographer with CVI is positioned at the centre of the methodology, combined with their personal understanding of their visual experiences. This is supported by the first-hand experience of others with CVI and how they experience photographs that the researcher has made.

The visual experience of people with CVI has rarely been discussed independently. It is almost exclusively discussed as sub-par to the 'normal', or Non-CVI, often described as abnormal, damaged or defective. A structural hierarchy that this research wholly rejects in favour of a first-hand independent narrative of the CVI visual experience.

The researcher's photographic practice will form a reflexive back-and-forth dialogue exploring the personal relationships between their visual experiences of making photographs, their visual experiences of the photographs they have created and how they present and disseminate their experience to a Non-CVI audience.